GTTC-Wheel. Guided Tow Technology Composite Wheel - Next generation composite wheels for rotary-wing aircraft

GTTC-Wheel will see Carbon ThreeSixty, in partnership with the National Composites Centre and in collaboration with Leonardo Helicopters, leverage their combined expertise to design, develop, characterise and manufacture a revolutionary, ultra-low mass proof of concept CFRP wheel for rotorcraft applications. This includes developing the optimum route-to-market and further quantifying the prospective business opportunity arising from the disruptive innovation in a rapidly growing sector of the aerospace market.